RipJar Voucher

Big Data, Big Ideas. At Ripjar we look at new and innovative ways to use both existing, and future data so as to reduce cost and capitalise on the absolute maximum benefit a client can obtain from their data sets.